University of South Wales and Dragon Recycling Solutions Limited KTP 24 25 R1

To maximise the revenue potential by optimising the recycling methodologies and purification levels of the critical raw materials being recovered by an innovative battery cell recycling plant. The plant employs no harsh chemicals, is sustainable and geared to the circular economy and establishes a Centre of Excellence at DragonRS Ltd.